Modelling the determinants and implications of the disparate trends in HCV and HIV amongst injecting drug users

Hepatitis C (HCV) and HIV are viral infections that cause substantial morbidity and mortality amongst humans, with both infections being easily transmitted amongst injecting drug users when they share syringes. Reducing the ease with which they are propagated through injecting drug use is important for controlling their spread in most countries, with the main strategies for reducing transmission being the distribution of clean syringes, reducing their injecting frequency through supplying them with orally administered drug substitutes (frequently methadone), and other interventions seeking to reduce the frequency with which IDUs share syringes or inject. However, although there is evidence that these control strategies can reduce the rate of spread of HIV, there is little equivalent evidence for HCV. Indeed, this uncertainty and the fact that there is confusion over why certain populations of injecting drug users have much lower prevalences of HCV infection than others, has made it impossible for policy makers to produce clear guidelines on what coverage of specific control strategies is required to reduce the spread of these infections to a certain degree. This project plans to develop a mathematical model to simulate the time dependent trends in the prevalence of HCV and HIV infection of a number of injecting drug user populations experiencing different sizes of epidemic. The use of data from a number of sites will result in the model giving insights in to what aspects of the behaviour of injecting drug users was important for increasing the spread of the infections in certain settings, and so will identify what aspects of their behaviour could be focussed on to control their spread. The model will then be used to simulate the likely impact of different control strategies for reducing the spread of both infections amongst different populations of injecting drug users. Five control strategies will be simulated by the model, including the distribution of clean syringes, use of orally administered drug substitution therapy, educating injecting drug users to reduce risky behaviours, treating injecting drug users to cure their HCV infection, and providing treatment to delay the progression of HIV infection. The model projections will be used to help policy makers to produce targets for how much of a particular control strategy is needed to achieve a certain reduction in the spread of HIV and HCV infection in a particular population.

Technical abstract
Hepatitis C (HCV) and HIV cause substantial morbidity and mortality, with both infections being easily transmitted through infected syringes. Reducing the transmission of HCV and HIV through injecting drug use is critical to the overall prevention of these infections in most countries, with the main prevention strategies being syringe distribution, methadone substitution therapy, and other interventions seeking to reduce syringe sharing or injecting frequency. However, although there is evidence that these interventions can reduce HIV transmission, there is little equivalent evidence for HCV, and considerable confusion over why certain IDU populations have much smaller epidemics than others, and why IDU populations with very similar HIV prevalence can have widely different HCV prevalences. These gaps in our understanding has made it impossible for policy makers to develop clear guidelines on the scale of activity required to achieve substantial impact, or on what mix of interventions may be optimal. This project plans to use longitudinal HCV and HIV epidemiological and behavioural data from a number of IDU populations experiencing different types of epidemic to develop, fit and validate a joint model of HIV and HCV transmission. The data synthesis from a number of sites will provide informative data to inform model selection, validation and reduce parameter uncertainty. In addition, the differences between the model parameterisations for different settings will give pointers to what aspects of IDU risk behaviour may be associated with increased transmission, and so be focussed on by interventions. The different model fits will then be used to project the likely impact of different intervention activities for reducing the joint the transmission of HIV and HCV amongst IDUs in different HIV/HCV epidemics and at different stages of these epidemics. Five interventions will be considered ( syringe distribution, substitution therapy, risk reduction through outreach information and education, HCV treatment, and HIV treatment), and coverage and activity targets will be estimated for attaining specified reductions in HCV or HIV transmission.